Beyond Blue: New Horizons in Nitrides (Platform Grant Renewal)

Our research is based on gallium nitride and its alloys, an amazing family of materials which can emit light over a wide range of colours - from the infra-red (IR) to the ultra-violet (UV). Already these materials are widely used in light emitting devices that are part of our everyday lives, perhaps most commonly in blue light emitting diodes (LEDs) and laser diodes (LDs). The LDs are at the heart of the blu-ray HD-DVD player, whilst the blue LEDs are combined with phosphors that emit other colours of light to produce white light. Such white LEDs are now very common in bicycle lights, torches and back-lighting for displays on portable electronic devices from mobile phones to tablet computers.

Cambridge and Manchester have been collaborating on materials for blue LEDs for over ten years. Our research has led to step changes in the understanding of the basic materials science and physics of the light emitting materials leading to improved LED efficiency. Also we have pioneered lower cost methods for the growth of the gallium nitride crystals used in LEDs which have been commercialised, and are currently being exploited by a UK company, Plessey, who are fabricating these devices at their UK factory in Plymouth. Whilst we aim to continue to improve both the performance and cost of our blue LED technology in collaboration with our industrial partners, enabling new applications, e.g. in health care systems, we are now looking beyond the blue LED to other applications of gallium nitride such as devices that will emit light in the green and UV parts of the spectrum. Currently nitride devices emitting in the green and UV have much lower efficiencies than blue LEDs, and this limitation prevents the full exploitation of the nitrides across the whole spectrum. Applying the successful Cambridge-Manchester approach of understanding the basic science underlying the materials' properties, and using this to drive device development, we aim to produce green LEDs for application in displays and in high quality white lighting for homes and offices. Perhaps even more significantly, UV LEDs could be a low-energy way to purify drinking water, which could save millions of lives in the developing worlds, and we are considering innovative approaches to the development of these devices.

Looking beyond LEDs, we will carry out research on LDs and even single photon sources. These latter devices, which emit one -and only one - photon on demand, are an enabling technology for quantum cryptography and quantum computation. We are already world leaders in the design and fabrication of blue single photon sources. The horizons we wish to explore are not necessarily new colours but devices with astounding new capabilities, such as the emission of pairs of entangled photons. Entanglement - which Albert Einstein referred to as "spooky action at a distance" - is a peculiar phenomenon by which changes made to one of the entangled pair of particles affect the other, even if the two are many miles apart. Entanglement can be used to achieve totally secure transfer of information. Gallium nitride can also be used in electronic devices, and so another emerging research theme at Cambridge and Manchester is the development of nitride transistors which will reduce the energy wasted as heat in high power applications such as computer power supplies, motor drives or power inverters of photovoltaic systems.

Overall, our research has the potential to provide clean water for millions, vastly reduce energy consumption and greenhouse gas emissions and to enable totally secure communications but there are many new applications on the horizon for GaN, and we hope that this platform grant will help us to keep the UK at the forefront of this outstanding developing technology.

Potential impact
Our research will impact upon four core areas: society, the economy, people and knowledge.

*Society* Many aspects of our work will have significant impact on the health and wellbeing of society. Our research on light emitting diodes (LEDs) aims to increase the efficiency and reduce the cost of solid state lighting (SSL), which will lead to reduced energy bills for the UK public. The overall reduction in the cost of electricity could be over £2 billion per annum. Our work on green and amber LEDs will allow efficient SSL to have a spectrum more like sunlight, enhancing health and quality of life, and will also contribute to the development of high efficiency displays, further reducing greenhouse gas emissions. We will develop efficient, cheap deep-UV light sources, tuned to kill all bacteria and viruses, for water and air purification, potentially saving millions of lives in the third world, and enhancing health - for example through medical instrument sterilisation - in the UK. Our research on GaN structures for dose monitoring of X-ray and proton beams (collaborative project to be led by Hamilton (Manchester)) will improve the effectiveness of cancer therapies, saving lives.

*The economy* We will build upon our excellent track record of wealth creation by setting up and collaborating with a range of companies. We have set up two companies, CamGaN in 2010 and Intellec in 2011, to exploit our research on low-cost GaN LEDs grown on 6-inch Si. Plessey acquired these companies in 2012 and is now manufacturing low-cost LEDs in Plymouth, generating revenue and employment in the UK. We anticipate further opportunities to generate patents and/or set up further new companies based on unique devices we are developing, such as polarised blue single photon sources. Also we have successfully collaborated on LED reliability with Forge Europa, an SME in Cumbria, and its MD, Peter Barton, states that we have assisted the company to grow by over 100% in 3 years. We have also been collaborating with AIXTRON, based in Swavesey (Cambs) and Aachen, and its MD, Tony Pearce, states that our collaboration has helped them have sales of over £500 M over three years. Our development of UV light sources for water and air purification, lithography, and sterilisation of medical equipment will have economic impact by extending the product ranges of UK companies in the lighting supply chain. The economic impact of our research was recently highlighted in David Willets'' booklet Eight Great Technologies (2013, p.44) and in his Mountbatten Memorial Lecture in 2013.

*People and Knowledge* Members of our groups regularly take up positions in industry, transferring knowledge and skills. In recent years our PhD students and post-docs have been employed in the UK by AIXTRON, Plessey, Sharp, Forge Europa, Johnson Matthey and Toshiba. In the future, we will offer enhanced industry-led training for post-docs, so that they can contribute even more effectively in industry. In disseminating our research, we engage the public extensively. For example in March 2013, at the invitation of the EPSRC, our groups exhibited at the Big Bang Fair at the London ExCeL Centre. In June, we exhibited again on an EPSRC stand on "Advanced Materials" at The Times Cheltenham Science Festival for six days, a team effort involving both Manchester and Cambridge research students, post-docs and staff. We also exhibited at Jodrell Bank Live in which we stressed the energy saving theme of our work. Each of these science communication activities attracted thousands of visitors, including many school pupils. Our research has featured in the national press, on radio and TV. We anticipate that the research planned on our new Platform Grant will attract more media coverage and we aim to not only maintain our public engagement activities but to enhance them by exploiting new opportunities offered by social media.